Presidents' Personalities and Nuclear Decision-Making in Iran

Since August 2002, when an Iranian exiled opposition group revealed that the Islamic Republic had secretly built two nuclear facilities, Iran's nuclear program has become a central concern of the international non-proliferation agenda. Iran insists on the peaceful nature of its nuclear program. But the international community has suspected a covert effort by Iran to acquire a nuclear arms capability, and employed over a decade of coercive diplomacy to bring its indigenous nuclear fuel cycle activities to a halt. Iran refused to indefinitely halt its nuclear program despite sanctions and mounting economic pressure. This refusal has been attributed to the country's intention to retain a latent nuclear weapons capability as deterrent against military attacks, as well as the pursuit of prestigious, justice and independence.

However, one does not only observe continuity in Iran's nuclear policies, but also change. Under the presidency of Mohammad Khatami, Iran agreed to temporarily suspend its enrichment activities between 2003 and 2005. Once again, Iran accepted significant limits on its nuclear program following the conclusion of the Joint Comprehensive Plan of Action (JCPOA) almost a decade later under President Rouhani. For several years in between though, Iran uncompromisingly ramped up its fuel cycle activities, rejecting even weeks long moratorium on uranium enrichment, coinciding with the tenure of Mahmoud Ahmadinejad. This change in behaviour is the focus of my PhD thesis. Using the methods of political psychology, I demonstrate that the three Iranian presidents Khatami, Ahmadinejad, and Rouhani have significantly different personalities in terms of their beliefs and leadership styles. In a detailed single-country case study, these differences in personalities are shown to have impacted the change in Iran's nuclear decisions.

This research challenges the narrative, often presented by American neo-conservatives and Israeli officials, that Iran is a monolithic and dictatorial theocracy, where alone the whims of the Supreme Leader dictate all policy outcomes. Basic national attributes or regime structure do not automatically determine the foreign policy decision-making in a country. This means that contrary to the commonly held view, decision-making in Western democracies is not always a pluralistic process, neither are policies always determined by a predominant leader's personal predispositions in non-democratic countries. My research vividly demonstrates that foreign policy decision-making in Iran is mostly a pluralistic process, with the office of presidency a significant force that can impact decision outcomes. A moderate and seasoned Iranian president can play a positive role in adopting cooperative foreign policies, constructive engagement with the international community, and normalising relations with the West. Policies such as Clinton's dual containment policies, Bush's labelling Iran as a member of the "axis of evils", and Trump's maximum pressure policy -- all implemented at a time of moderate Iranian administrations -- only boosted Iran's hardliners and undermined the chances of rapprochement and de-escalation of tensions. My thesis can help prevent similar mistakes being made in the future.

Drawing on the findings of my PhD thesis, this fellowship aims to produce three journal articles, as well as short online pieces and blog posts to disseminate the results within and beyond academia. Together, these publications will provide insights into the development of Iran nuclear crisis since 2003, the process of nuclear decision-making in Iran, the role of the presidency in decision-making, and the personalities of three Iranian presidents. These insights will be of interest to academics, policymakers, and all those interested in Iran and Iranian affairs.